BisoMotion

BisoMotion are a high growth start up 'Accelerated' at the University of Cambridge who provide a conflict prediction platform to help organisations better anticipate and reduce the costs of conflict in real time through the use of open data. BisoMotion changes the way organisations, both public and private, anticipate, investigate and understand conflict.